Safe Intelligent Launch and Recovery Solution (SILARS)

Ecospeed Marine, Blue Bear, BAE Systems Naval ships and Gardline are collaborating to develop a novel Safe Intelligent Launch and Recovery Solution (SILARS). The project will combine Ecospeed’s expertise in hydrodynamics, platform control and propulsion with Blue Bear’s autonomous vehicles capabilities and BAE Systems Naval Ships expertise in safe launch and recovery of off-board assets, while Gardline will contribute its extensive work boat experience.